A firm grip with lasers: optimizing optical forces for trapping and deformation

This project will investigate the forces involved in optical tweezers used to trap, hold and manipulate microscopic particles in a non-contact manner. We will explore how to trap particles as stiffly as possible - both for spheres and for more complex shapes such as nano-probes used to measure a surface profile.

We also believe this is closely linked to the question of how to control the shape of liquid droplets deformed using optical tweezers, and will explore the question of how to maximize the deforming forces on the droplet surface.

This project will use mathematical and numerical techniques to explore, understand and predict these effects, and gain a better understanding of how we can control and manipulate matter on a microscopic scale. In collaboration with experimental researchers, our goal is to make testable predictions and devise new and improved methods for optimal optical trapping and manipulation.